Compression Moulding of CMCs

Compression moulding is a cost-effective manufacturing method which can produce complex shapes not achievable with other manufacturing processes.
The EngD project will investigate new approaches to compression moulding to produce component that can withstand ultra-high temperatures.
The research will result in methodologies to produce components that can go above temperatures that are achievable with current metallic materials.
The outcome will be a new manufacturing process to rapidly produce CMC components.
As the successful candidate, you will have an appetite for how hands-on materials research can expose new opportunities for UK industry.